QUDITS - 2

Project QUDITS2 is an industrial research project developing a hardware demonstrator platform to showcase the viabilty of developing quantum communication

systems using qudits, based on orbital angular momentum (OAM). Following on from the successful Innovate UK funded QUDITS feasibilty study, the consortiu will develop a demonstrator using commercially available novel photonics technologies from the UK supply chain, photonic crystal surface-emitting lasers (PCSELs) and low-noise Avalanche Photo-Diodes (ALDs), able to operate at optical communications wavelengths.